Net Zero Coating

Climate Change, Environmental Pollution and the Oil crisis have combined to make everyone try to use less fossil-fuel. Certain areas are obvious, like driving cars and heating homes. But many are not, take Household paints for example.

The Paints and Coatings industry consumes around 2% of the world's fossil fuels every year and emits 120 billion tons of Carbon Dioxide. Despite the paint companies' commitments to reduce environmental impacts by 2050 and use less climate-harming solvents (VOCs), this still equals 15 kilos of CO2 every time an average room is painted, even when 'Water Based' or 'Minimal VOC' paints are used.

In addition, over 2/3rd of Countries still let paint companies include toxic ingredients, like Lead. Which both the World Health Organisation and United Nations confirm exposes 30% of children to serious long-term health problems.

We have developed a new sustainable material that's key to making safer paints anywhere in the world. These products are not only safer to use but have no air pollutants, toxins, or known health effects, and are suitable for new, existing, and historical buildings. Available in up to 20,000 colours, they have the same performance, coverage and hiding power as premium paints, without the drawbacks and rapidly soaring costs of fossil-fuel based products.

How do we do it? Instead of filling plastic and metal paint containers with lots of heavy chemicals and water, we can cut Carbon Dioxide emissions by 90% and transport costs by 40%, because we make our paints as powders from safe, sustainable ingredients. Our small lightweight packs are then simply mixed with tap water, whenever it's time to do some painting. Furthermore, you can compost any waste or leftovers back into the Earth, and with recyclable packaging, it means everyone saves the costs and pollution of paint disposal.

As the price of most paint brands are rising by 50% or more, fossil-fuel based paints are no longer a practical solution when less harmful, sustainable, and safer alternatives now exist.

Finally, as part of our 'Pay it Forward' ethos, we have already committed to supporting the combined World Health Organisation and United Nations 'LEEP' (Lead Elimination) program by helping small-scale local paint producers to make safer, better products.